Dynamics of ionising electron-molecule collisions

The proposed research forms part of the joint Oxford - Heriot-Watt EPSRC Programme Grant entitled 'New Directions in Molecular Scattering', and falls within the EPSRC research area Chemical Reaction Dynamics and Mechanism. Electron ionisation is a process in which an incoming electron 'knocks' an electron out of a neutral molecule, yielding two scattered electrons and a molecular ion. Multiple ionisation can also occur in such collisions, via various different mechanisms. Depending on which electron is lost from the molecule, the ion is often highly energised and rapidly dissociates into two or more smaller fragments. The dynamics of electron-molecule collisions are relevant to important phenomena spanning natural and man-made plasmas, mass spectrometry, and radiation damage to DNA and other biomolecules. We study the dynamics of ionising electron-molecule collisions by crossed-beam scattering with velocity-map imaging detection. An electron beam is intersected at right angles with a beam of the target molecule of interest, leading to ionisation at the point where the two beams cross. Any parent or fragment ions formed during the interaction are extracted by an electric field to a position sensitive detector, which records an (x, y, t) position and time data point for each detected ion. The arrival times of the ions reveal their identities, while the arrival positions yield the scattering distribution for each ion. The scattering distributions can be analysed to extract angular and kinetic energy distributions for the ions, which reveal details of the forces acting during the ionisation event and the partitioning of energy amongst the collision products and between translational and internal (rotational, vibrational, and electronic) degrees of freedom. For processes involving multiply charged ions, a statistical covariance analysis of the data set allows the correlated velocity distributions of two or more fragments to be determined, yielding further insights into the fragmentation mechanisms. At present, we are able to perform experiments over the electron energy range from around 50 to 100 eV. At these energies many electronic states of the ion can be accessed during the electron-molecule collisions, and the data sets contain contributions from dynamics on all of these states. One of the key targets for the DPhil project will be to extend the experimental capabilities down to lower electron energies. This will enable us to work up from threshold and observe new contributions from each electronic state of the ion as they become energetically accessible in the collisions. This will require installation and characterisation of a new electron gun capable of generating electron beams with energies down to around 10 eV. The new capabilities will be tested on a series of small molecules, e.g. CO2, N2O, CH3F, CF3I, C2F6. Some of these are 'benchmark' systems that have been studied previously by other researchers with other methods, and for which we will be able to compare our results with earlier studies. For others, their electron ionisation dynamics have not been probed in detail previously. The work will provide insight into the fundamental dynamics of electron-molecule collisions, and will also provide important data for use in plasma and kinetics modelling. At a later stage of the project we also plan to commission a new laser induced desorption (LID) molecular source, which will enable us to prepare non-volatile molecules in the gas phase for electron ionisation studies. The plume of molecules generated by the LID source will replace the molecular beam, and will enable studies on species such as small to medium sized organic and biomolecules. The experimental work will be backed up by calculations of molecular potential energy surfaces, which will aid greatly in the interpretation of the data and allow us to identify the detailed mechanistic pathways involved in the various dissociation processes we observe.